Application of machine learning in molecular materials discovery

This project will investigate the use of machine learning, in particular neural networks, for the discovery of new molecular materials. This will focus on porous molecular materials, investigating their formation reactions and properties for separation applications. It will also investigate other organic molecular materials, such as organic molecules for water splitting and hole transport materials. A significant portion of the early work will require building up training sets of data and the use of an evolutionary algorithm in this area.